Novel Ways to See More: Using Dual-Polarisation Doppler Weather Radar Observations to Improve Our Understanding of Winter Weather

In this project, the student will use dual-polarisation Doppler radars to make novel polarimetric observations of hydrometeors in wintertime storms. The focus of the analysis will be applied toward improving our fundamental understanding the evolution of these hydrometeors. The results of this primary analysis will be then used to the improving the microphysical representation of cold cloud processes a numerical weather prediction models (such as the Met Office's UKV) and the operational use of polarimetric variables in short-term forecasting.